AI4HOPE: ARTIFICIAL INTELLIGENCE BASED HEALTH, OPTIMISM, PURPOSE, AND ENDURANCE IN PALLIATIVE CARE FOR DEMENTIA

Dementia is caused by a range of illnesses and disorders that damage the brain either directly or indirectly. With the rise of the ageing population in the EU, dementia is becoming a serious problem. Digital health interventions have the potential to improve the accessibility and effectiveness of palliative care. Palliative care is an area where these technologies are increasingly being evaluated for education (e.g. online learning, mobile applications or Virtual Reality tools), symptom management, care planning, decision-making, and interaction (e.g. professionals and caregivers using phones, internet and computer systems). However, most studies focus on a specific intervention with heterogeneous outcomes and are exposed to professional gatekeeping and biased samples consisting of patients who are mostly well and without considering cultural impacts. Due to improved understanding and treatment, more effective and innovative health technologies, improved patient safety and better ability and preparedness to manage epidemic outbreaks, along with priorities related to quality of life of dementia patients and survivors, treatment and dementia data monitoring should be crucial. This project will focus on: i) better understanding of dementia, focusing on their consequences, including pain, distress and causative links between health determinants, disease and interventions in order to provide evidence-base for policy-making, ii) identification of holistic intervention (treatment and care) and assessment of health outcomes, iii) innovative digital tools to optimize clinical workflows and iv) scientific evidence for improved/tailored policies and legal frameworks and to inform major policy initiatives at EU and global level. We target exactly those aspects of value by integrating digital interventions as palliative care of patients with poor prognosis of dementia and evaluating the impact of digital health interventions using Artificial Intelligence.